The Extractive Museum: The formation, evolution and dispersal of the Museum of Practical Geology collections, 1835 - c.1901.

This object- and archive-based CDP explores the formation, evolution and dispersal of the Museum of Practical Geology (MPG), from its establishment in 1835 to 1901, when c.4000 objects were absorbed by the Victoria and Albert Museum, London (V&A). The diverse collection comprised raw materials, moulds, kiln furniture, fragments and complete ceramic objects; from models of kilns to Wedgwood's copy of the Portland Vase to sherds from excavations of British ceramic factory sites. The MPG amassed this collection, dedicated to displaying raw materials as applied to industry and for ornament, through local, national and global trade networks which demonstrate British colonial power and an institutional programme proposing the supremacy of its arts and industries. The project aims to investigate how the MPG collections were classified and displayed and ultimately transferred to the V&A in 1901.
At a time of evolving discourses in the Decorative Arts, when ceramic art was categorised broadly within the natural sciences and 'applied' geology, and such terms were used almost interchangeably, the formation, evolution and dispersal of the MPG marks a pivotal and little-explored moment in the formation of ceramic histories and the broader history of applied arts museums. Despite the MPG collection at the V&A comprising over 3000 extant objects, and there being a wealth of associated archival material relating to it, the role that the ceramics played institutionally remains very understudied, as do the processes of and the reasons behind their dispersal. This project will situate the MPG and its collections within the sphere of Victorian museological developments, questioning what was collected and why, how the museum was received by contemporaries, and tracing the dispersal of its collection and its absorption into an art and design museum. This project aims to not only contextualise the MPG collections in London, but also consider its impact across regions, including 'branch' art and industry museums in Edinburgh, Dublin, Stoke-on-Trent, etc.
The history of the MPG is currently not represented whatsoever in any present V&A interpretation, in its galleries or online, and this PhD will be transformative for the curatorial interpretation and scholarly and public knowledge of this little-known aspect of its institutional history.